Cryo microscopy studies of CO2 reduction catlaysts.

This project will entail the use of cryo microscopy to establish why Ni based catalysts can reduce CO and CO2 to long chain
hydrocarbon products. It will involve a combination of electrochemical measurements, gas chromatography, mass spectrometry
and cryo electron microscopy and cryo atom probe tomography. On the basis of the insight discovered we will develop
guidelijnes for new, more active catalysts.